VisiBake

VisiBake provides rapid and accurate colour measurements that can be matched to customer reference standards or consumer preference surveys.Extensive on board data logging allows each sample to be stored as a visual and data record with time, date and operator record stamps along with product baked colour, height, weight and shape. Dustings, seed distribution, fondant coverage, fruit count and location measurements can also be included with optional modules to the standard system.All data can be easily downloaded to into spread sheet software for further analysis as required and emailed directly from the system at predefined times.